Structural basis for ribosome tethering to inner membranes of dormant mycobacteria

To endure starvation and stress, bacterial cells employ a specialised class of proteins known as ribosome hibernation factors. These protective proteins prevent undesired activity and degradation of ribosomes in metabolically inactive cells, which helps bacteria to retain their viability and rapidly recover when conditions improve. While hibernation factors are indispensable for long-term stress survival, they are not universally conserved across species, and the total number of such factors in nature remains unknown. In our preliminary work supporting this application, we have identified a novel ribosome hibernation factor. We also showed that this protein appears to anchor ribosomes to the inner cell membranes in hypoxic mycobacteria. In this application, we will develop this study and achieve the following specific aims. Firstly, we will determine the cryo-EM structure of the protein bound to the ribosome to provide the structural basis for its activity. Secondly, we will use our knockout strains of Mycobacterium smegmatis to assess the impact of this factor on mycobacteria's ability to preserve ribosomes and survive hypoxia. Lastly, we will determine the evolutionary conservation of this factor across bacteria to assess if a similar mechanism of ribosome hibernation is widely employed or specific to mycobacterial species. Overall, this study will advance our fundamental understanding of how mycobacteria endure hypoxia through entering persistence, which may contribute to the development of future medical interventions against mycobacterial infections.